The spectacular activism of UK Uncut: direct action and the digi-politic

In October 2010 several twenty-something friends gathered for a drink in an Islington pub, and founded an organisation to oppose to the new British government's austerity policy. That organisation became known as 'UK Uncut', and its exploits are by now fairly well-known. This anthropological research project explores the meaning of UK Uncut through the minds of its members: through narrative interviewing, documentary study, and observation of the group's day-to-day political labour. In doing so, I shall draw the new constellation of social forces at work in 21st century British social movements, which may depart significantly from their predecessors.
Firstly, UK Uncut display a willingness to engage with the national media. This sets them apart from both traditional socialism, which produces and disseminates its own print journalism as an alternative reading of current events, as well as earlier forms of anarchism, whose social critique hinged on the distancing effects of the 'spectacle', i.e. by allowing the media to represent social life you prevent yourself from experiencing it directly. UK Uncut have no such qualms, and appear to see journalists and photographers as allies in propagating their statements. In addition to this, the use of 'new media' in the form of digital technologies, are critical to how the organisation relates inwardly as well as to potential adherents. It could well be that the presence of both forms of media creates the space for the satirical theatrics which characterise many of UK Uncut's protests. They simply put on a series of plays for an eager audience.
This project will also paint a portrait of the UK Uncut activist, particularly the motives for their political engagement. This could have to do with stage of life, as not only does this group involve twenty-somethings, but also those well into their fifties and sixties. It also might relate to their work situation, perhaps people become activists as a response to unemployment (on the left as well as the right), or because all they can get is a part-time or temporary job. I will collect activist biographies and observe whether patterns emerge.
Although UK Uncut borrow anarchist techniques, namely direct action, they are not an ideologically anarchist group. Their aims, as stated, are simply to 'highlight alternatives to the government spending cuts', not to remake society from scratch. In this manner they can be situated within a long trajectory of British political dissent. This is one which, in the language of historian Eric Hobsbawm, has been characteristically 'reformist' rather than 'revolutionary' ('Occupy' is an outlier in this sense and it is no coincidence that it is international in origin). UK Uncut do not wish to overturn the existing structures of the social fabric, but rather to ensure they are consistent with their vision of social justice. In short, fundamental to this project is attending to why this kind of political movement has emerged in Britain at this historical moment. I seek to place UK Uncut within their wider socio-cultural context.
Despite bifurcating public opinion as to their goals and methods, there is little disagreement that UK Uncut are one of a few recently-founded organisations which have bucked a long-term trend towards political apathy and identity-crisis in post-industrial Britain today. Understanding how and why UK Uncut is able to galvanize civic action across Britain, will help policy-makers and the general public to reflect on and to strategise a reinvigoration of British democracy from below.

Potential impact
This study aims to understand contemporary forms of political sociability and active citizenship in Britain. Its potential wider impact is therefore profound, to the extent that it will provide politicians, policy-makers, other civil servants, think tanks, public intellectuals and commentators, and the general public, with new insights into both public opinion and more critically, into how the British people actually live their shared lives as citizens today. It is widely acknowledged that there is growing apathy and disaffection in Britain with traditional political parties, visible in the decline all established parties have seen both in passive membership and activist enthusiasm. The story of UK Uncut's comparative success, will help those listed above to comprehend what forces compel certain portions of the British public to mobilise themselves, what social institutions they hold sacred and will act to defend, as well as how they go about doing it. The reinvigoration of civil society is a universally desirable social turn across the whole political spectrum, and my research and analysis will uncover and illustrate the manifold ways in which this is already happening, enabling reflection and action from a whole range of actors.
A second more direct group of beneficiaries are community or civil society organisations themselves. In the project title I am deliberately playing on the double-entendre of 'spectacular': meaning a form of activism which performs for the spectacle, but also one which is 'daring, thrilling'. UK Uncut's extensive use of Facebook, Twitter, Youtube, Ustream, email and SMS messaging, takes advantage of the possibilities of digital technology in a way which has enhanced social reach and powerful effects. Civil society organisations, particularly small community-based groups which are not host to expensive public relations departments, would benefit in the same way from updating their cultures and practices to exploit digital technology more thoroughly. Such cybernetic communication tools, can help local or even regional communities to share resources, support, services and all other forms of community exchange, with more rapidity and ease.
Both of these groups will be effectively reached through a variety of different means. For the first group, the most effective medium for communicating my research outputs will be through the established press. Articles, interviews and podcasts will all be exploited for their potential for wide societal extension. Public-speaking events such as UCL Lunchtime Lectures are also a quick and effective way of reaching a local London audience. However, it is important for me not to be too 'London-centric' in my public engagement. This study concerns events that are unfolding in the UK as a whole and it should be clearly manifest in my impact methodology. As a result, I will also commit to a two-week 'Impact tour' at various regional cities around the UK, to screen the documentary-film I aim to produce, about UK Uncut as a new kind of digitally-mediated civil society organisation. Finally, I will set-up a personal website with a variety of audio and visual files, as well as feedback forms and contact details, so that both groups are presented with a further resource on which to follow up their interest in the study.